Medpoint - Stand Alone Prescription Collection Machine

Medpoint Solo is a standalone prescription collection machine designed in response to the challenges we are facing in pharmacy as a result of Corona Virus. Specifically, Medpoint will allow the safe and secure collection of prescription only medication without the need for physical interaction.

Medpoint Solo will allow Pharmacists and trained pharmacy health care staff to deal only with the patients that really need their help. Delivering reassurance and guidance and information that will reduce anxiety. It is possible the pharmacy could perform an important part in the management of the pandemic via identification of Corona virus sufferers by performing much needed testing. All done whilst patients without complex needs or serious worries can fulfil their repeat medication requirements safely.

Patients will be able to order their medication and request collection from the Medpoint 24/7\. They will receive a code to unlock the Medpoint via text or email or through an app and will have 72 hours to come to the machine and recover their medication.

The "Extension for Impact" funding will allow us to increase the speed to market and market share of the Innovation whilst improving it's ability to be interoperable with other health software providers in the marketplace.